Enhancing the Trustworthiness of Vision Large Language Models for Healthcare

The rapid advancement of large language models (LLMs) has paved the way for the development of Vision Large Language Models (VLLMs), which build upon LLMs to offer promising capabilities in image understanding and vision-language reasoning. Leveraging this potential, VLLMs are increasingly being applied in healthcare for tasks such as medical image analysis and the generation of medical reports. However, despite their promising applications, VLLMs face significant trustworthiness challenges, including safety concerns, a lack of robustness, and a tendency to produce inaccurate or hallucinatory content. Our research is dedicated to enhancing the trustworthiness of VLLMs within healthcare contexts. By implementing targeted interventions and pioneering innovative methodologies, we aim to improve the safety, reliability, and overall effectiveness of VLLMs, thereby better supporting healthcare professionals and improving patient care outcomes.